DAEDALUS

The aim is to develop a new lightweight wheel technology for aircraft. The new wheels will utilise some of the

latest advances in materials engineering. The programme will utilise latest advances made in the automotive

sector and apply them in the aviation market. Key requirements include very high toughness demonstrating

excellent impact strength at low temperatures, high mechanical fatigue strength, and a very low tendency to

creep. Requirements in this sector are formidable, where wheels must survive a series of industry-specific tests

including extended roll life, roll-on-rim, combined load & burst tests in order to be viable. If achieved, the 25+%

potential weight savings would put UK tier 1 suppliers in a world leading position. Project DAEDALUS is a 6

partner 2yr initiative.